Unlocking the isotopic evolution of the early Solar System: evidence from chondrules

Solar systems, including our own, form from the collapse of clouds of dust and gas which has been processed by previous generations of stars. This collapsing cloud, the ‘early Solar System’, set the stage for the subsequent formation and evolution of the collection of planets and asteroids we know today. We can examine the sources and processes of the early Solar System, e.g. inner Solar System volatile delivery, by looking at variations in the isotope compositions between different meteorites. These variations result from incomplete mixing of material from different stellar sources. Stars produce elements, and their isotopes, in dramatically different abundances and release them during their last stages of evolution (e.g. supernovae). Meteorites formed in the early Solar System and sampled these different pre-solar signatures to varying degrees. Therefore, by measuring the isotopic compositions of materials from the early Solar System we can trace the mixing of material during the collapse of the cloud of dust and gas.

Over the past 20 years the isotopic variations of a wide range of elements have been measured in meteorites. This has painted a picture of characteristic isotope compositions for the inner and outer Solar System. Using these isotopic variations, the origins of meteorites can be classified and their relationships examined. However, despite the apparent systematic patterns in these isotopic variations their origin remains uncertain. Recently, several models have been proposed to explain how these variations were produced. In one family of models, the systematic differences between the inner and outer Solar System were inherited from stratification in the parent molecular cloud. In another set of models, the different stellar sources were progressively unmixed (e.g. by thermal processes) from a previously physically homogeneous parent molecular cloud. These two models predict similar isotopic variations through the resulting Solar System but achieve this through fundamentally different mechanisms. Knowledge of the mechanism of isotopic evolution of the early Solar System is vital for our understanding of early Solar System processes and to be able to place our own Solar System in context with other exoplanetary systems.

The proposed work will test the different models of isotopic evolution in the early Solar System by examining chondrules – melt droplets which formed in space during the first few million years of the early Solar System. Chondrules make up 20-80 % of most chondrites, the sedimentary space rocks which survived the major planet forming events. We shall measure the ages and isotope compositions of chondrules to examine the variation of isotope compositions through time. If the variation in isotope composition in the early Solar System was inherited from a stratified parent molecular cloud, we would expected larger variations to be sampled by chondrules which formed earlier, and this variation should decrease in later chondrules as material mixes. However, if the Solar System formed from a homogenous molecular cloud which progressively unmixed, the isotope compositions of chondrules through time would diverge in different regions from a common starting composition. Using chondrules as snapshot samples of the isotopic variability through the first few million years after the Sun formed, we can test the mechanism of the isotopic evolution of the early Solar System. This will allow greater understanding of the formation of solar systems and the processes which are required to form systems like ours with habitable planets.